Optical fibre networks underpin the digital communications infrastructure

The next research challenge is to introduce intelligence so that they able to dynamically provide capacity where and when it is needed - transforming next-generation information infrastructure. Cloud network traffic is expected to more than double every two years and new services require very low latency requirements. Research will focus on developing new approaches to the design of network topologies and architectures, tailored to application requirements: throughput, scalability, latency and resilience. Optimal topologies will need to be adaptive and be tailored to applications requirements on capacity and delay, physical properties of the transmission channels and the information from intelligent transceivers on network state. Research will explore heuristic algorithms for wavelength routing and route selection and explore if machine learning approaches can achieve more optimal topologies. The work will also have experimental element in the development of the TRANSNET Virtual Lab and experimental network scenarios which can be used to demonstrate soe of the theoretical concepts. This work is partially supported by Microsoft Research through the Research Alliance in 'Optics for the Cloud' and this PhD project is within UCL's Optical Networks Group to work in this area, focusing on different challenges relating to optical networking in the Cloud. The research is also associated with EPSRC TRANSNET (Transforming optical networks - building an intelligent optical infrastructure) programme grant: http://gow.epsrc.ac.uk/NGBOViewGrant.aspx?GrantRef=EP/R035342/1. This research is firmly within the EPSRC ICT Theme covering Artificial Intelligence, Infrastructure, Optical Communications and Digital Signal Processing.